Predicting Adaptive potential from genomic detail and its implications for conservation

The adaptive potential of populations need to be preserved if organisms are to cope with a changing world. The project will assess and develop methods for inferring adaptive potential from genetic sequencing data.